Lightweight Aeronautical 18650 Cylindrical Cells (LACS)

Blue Dolphin (UK) Ltd is working collaboratively with the University of Warwick and Inter-Tec Services Ltd on technology that will enable the UK aviation industry to adopt electrical propulsion solutions for future aircraft programmes ensuring that the industry will continue to grow and prosper whilst minimising its environmental impact. For the foreseeable future the most realistic way for aircraft to become significantly less polluting is through the adoption of full electric and hybrid power plants (gas turbine - electric). This will in turn create a strong demand for high performance, lightweight battery cells to enable the creation of on-board energy storage devices that perform safely and economically. The Lightweight Aeronautical 18650 Cylindrical Cells (LACS) project is working to provide the aeronautical industry with a battery cell of greater specific energy and power density than any currently available.